The Total Thermal Management of a Hybrid Diesel-Electric Bus

A UK consortium led by Wrightbus and including Queen’s University Belfast, Revolve Technologies and Ricardo is to carry out research in a complex project, which aims to further reduce power consumption and CO2 emissions in hybrid diesel-electric buses.
The three-year “TERS” (Thermal Energy Recovery Systems) project will utilize market-leading technology to research, design and integrate pioneering thermal managing concepts into hybrid diesel-electric buses. The project aims to reduce vehicle CO2 emissions by 10 per cent through the use of waste heat recovery systems while also reducing the average power consumption of air conditioning systems by half, further improving fuel consumption.